Development of Ultra Low-Power Inertial Sensing Technology for Battery Powered IoT Device (Project-IC7AD)

Telematic devices (TD) supporting user-based insurance (UBI) are focused on driver behaviour monitoring (acceleration, speed, braking and road miles travelled) promoting safer driving to reduce risk, targeting high premium young drivers. However, insurance fraud (non-reporting, crash-for-cash and personal injury) claims processing and establishing liability remain major costs.

Current UBI TDs include mechanic installed black boxes, self-installed battery devices like AGMT's IC6 and similar plug and play devices utilising in-car charging. All monitor driver behaviour with crash detection capability but all lack the data granularity for accurate event characterisation that is needed to eliminate fraud, liability resolution and service delivery efficiencies.

AGMT have developed a next-gen battery powered telematic device for self-installation (IC7) with very high data granularity. However, power requirements for digital event monitoring, detection, processing, as well as storage and communication limit IC7's ability to address the industry challenges.

Project-IC7AD therefore aims to implement innovations to reduce the power requirements needed by the device in normal operation, increasing the power available for data processing, communication and analysis. The aim is to deliver the highest quality telematic event data service for UBI insurers using AGMT's self-installed battery powered TD.